MRes/PhD in International Development

In the context of post-war northern Uganda, after a conflict whose dynamics were extremely complex and violent (Van Acker, 2004; Finnstrom, 2008; Allen, 2010), victims and perpetrators find themselves living side by side of an everyday basis.
This creates ongoing problems in everyday life. Former Lord's Resistance Army (LRA) combatants - here also Formerly Abducted People (FAP) - are characterized by the ambiguous identity status of both victim and perpetrator, and thus face very heavy stigmatization when going back to their ancestral communities. Such stigmatization is not only a factor participating in the ex-combatants mental health and suffering, but it also poses a threat to the long-term process of reconciliation within communities (Hovil and Quinn, 2005; Baines, 2010; Annan, Blattman and Horton, 2006).